Designing and developing a Sea cage systems for lobster aquaculture

Land based production of marketable sized lobsters is not currently feasible in the UK, thus cage culture systems in estuarine and coastal conditions could provide a sustainable alternative to providing a valuable human protein source at minimal unit cost of production. This project aims use marine engeneering expertise to desin and develop a rearing systems specifically for lobsters which enables more streamlined deployment, assessment and maintenance.